KUNTOO BRAND PROTECTION

KUNTOO.COM is a new concept in creating value by sharing images and photographs on the web by enforcing the rights of the users with its unique forensic technology. Fundamental to this concept is the security of pictures being stored and how the information will be represented. To ensure all users have confidence that they are always on the authentic web site we have engaged First Cyber Security to implement their SOLID Authentication technology on our website so that all our users can with confidence know they are always using the genuine web site.